Towards improved fundamental understanding of ice formation

Ice formation is one of the most common everyday processes but still not understood at the molecular level. In this work we will use molecular simulation approaches to gain improved fundamental understanding of ice formation on surfaces.